Virtual Testing of Non-Crimped Fabric Composites

This research project is within the framework of the 'Wing of Tomorrow' project, whose key objective is the design and manufacturing of a complete wing structure from advanced carbon based composites and simulated using Predictive Virtual Testing techniques. The initiative of this research is based on the advantages that Non-Crimp Fabric composites (NCF) (e.g. good mechanical properties, improved impact properties compared to pre-impregnated materials (prepregs), low production cost, high drapeability) can offer in aerospace applications, resulting in lighter structures with reduced operational and manufacturing costs.
Non-Crimped-Fabrics have been under development for some time; they provide certain advantages over traditional pre-impregnated (prepreg) composite materials, mainly a reduction in unit cost and manufacturing cost. Specifically, the non-crimped fabric composites can be produced with an out-of-autoclave manufacturing process. For example, resin transfer moulding (RTM) which uses woven laminates, is relatively low cost and takes advantage of easy handling of large sheets of the fabric.
In terms of strength, NCF do have improved through-thickness properties without significant drop in in-plane performance. In addition, NCFs offer new challenging possibilities to designers and manufacturers, given their higher degree of tailorability, greater deposition rate and improved impact performance when compared to well-established prepreg composites.
The objectives/aims could be summarized as follows:
- A significant goal of the project is the development and validation of Finite Element (FE) simulation tools (i.e. Virtual Testing) which can reduce costs and time within the industrial development cycle since full-scale experimental tests are prohibitively expensive and time consuming.

- The failure mechanism in compression of the NCF is going to be further investigated and understood through this project, since NCFs do suffer from low compressive properties due to their internal structure (i.e. fibre waviness).

- Furthermore, the present PhD project aims to implement physically-based constitutive failure criteria, namely LaRC05, in NCF composites. Moreover, the mechanical performance of a typical aircraft structure (e.g. skin-stringer panel as part of the wing box structure) will be analysed, both computationally (Finite Element Methods) and experimentally under several loading cases, such as tension, compression, shear, cyclic load tension, impact and compression after impact.

- The computational analysis is performed with the application of finite element methods through Dassault Systèmes Abaqus commercial software. The validation and development of the constitutive failure criteria is a cornerstone of this research and will be carried out at tow level before proceeding with the structural level analysis. Coupon level testing will be performed to identify and characterise the typical failure mechanisms with the assistance of several inspection techniques, among which fractography is emphasized.

Hence, a material mechanical properties database will be created to validate all the models developed in this project. As structural level are defined, those models developed in the length scale of a laminate, which are ideal for preliminary design and structural optimisation due to their ability to provide quick predictions.
By the end of this project it is believed that the ability to predict the composite performance up to failure and beyond, in a Virtual Modelling environment, will be significantly improved, having a positive influence to a wide range of industrial applications.